There's Somebody at the Door: a sonic history of domestic thresholds and identities through the design and material culture of the doorbell, 1950-2023

This project investigates the role of designed sound in domestic space, focusing on the history of the doorbell in western Europe from 1950 to the present day.
Through a detailed case study of international manufacturer Friedland, this research explores the design, production and consumption of the doorbell - an ordinary object which has been largely overlooked by existing studies of the home.
Employing interdisciplinary object-led and sonic methodologies to engage with untapped primary sources - including public and private archives, museum collections, audio-visual material and new interviews -, the project expands knowledge about sonic and material experiences of modern life.